Developing methods for multi-omic data integration and utilisation in pharmaco-genetic and -genomic analysis of drug responders and non-responders

Asthma is a chronic inflammatory disease of the airway that mostly responds to topical corticosteroids. However, 5-10% of patients have severe disease that fails to respond well to treatment. This bioinformatic project utilise multi-omic data obtained from the pan-European U-BIOPRED severe asthma cohort to investigate the role of the microbiome in directing biological processes associated with subtypes of severe asthma whilst the second project uses network fusion and other approaches to merge different omics datasets and investigate drug responses. The project will involve state-of-the-art bioinformatics approaches to analyse metagenomic, genetic, transcriptomic, proteomic and metabolomics data stored within the TransMart KM system